Eunomia LCA

The project will look to create an online league table for the carbon impacts of local authority waste collection services. The aim of this is twofold; to make authorities (and the public) more aware of their standing relative to others and to provide best practice examples to empower them to improve. Access to this service will be free but a more advanced section will be on a subscription basis which will allow the user to create bespoke scenarios.